Shared outcome prototype technology for the music industry

SHOUT4 is an online deal management software in the creative industries, featuring the sharing of outcomes. The value of a shared outcome deal is its ability to secure the best teams to work on projects while de risking the upfront capital costs. It is a system with a truly democratised outcome. This innovative model offers a real opportunity to reshape how deals are made in the post Covid-19 world. Shout4 have already proved an analogue version of the economic and legal model within the music industry. Artists and labels have been able to create new product for onward sale for as little as 10% of traditional costs. Professionals and other service providers have accepted a significant reduction in their normal upfront fees in return for a share or wider share of future revenues generated by that content and or artist.

This project will develop and extend SHOUT4 software to create the most appropriate form of reporting to provide transparency, laying the foundations for a full treasury system. Although initial focus will be on music, supporting the development and marketing of artists and labels, the software is being developed as sector agnostic with wide applicability in the longer term.